Heterogeneous Mechanics in Hexagonal Alloys across Length and Time Scales

We intend to make the UK the world leaders in the understanding, performance and application of hexagonal material systems used by the aero, energy and defence sectors. We wish to develop step-change technology by bringing to bear the extraordinary range of experimental, characterization and modelling techniques in which the UK holds many leaders but which have yet to be brought together to take full advantage of the synergy and multiplication possible. This simply remains un-achievable without clear UK unification of research effort. Hexagonal structural materials that are of industrial significance are all of close packed crystal structure (largely titanium, zirconium and magnesium alloys) and are strategic and profoundly important to the UK economy and find wide application. The implications of research success are profound in developing significant improvement in materials, material structure and processing conditions in optimizing manufacture, in optimizing component design with superior property-behaviour relationships, in improving operational efficiencies and in reducing production and running costs, thereby contributing to fuel efficiencies and very importantly, the UK's competitive advantage. Our ambition is to bring together the UK's experts in academia, supply chain and end-users, coupled with techniques to be brought to bear in four key themes in hexagonal metals which are fundamental mechanisms, micromechanics, performance in aero applications and performance in nuclear applications.

Potential impact
This programme grant will benefit all those UK companies which employ hexagonal materials in their businesses, whether in processing, design or application in-service in the transport, energy and defence sectors. Those companies directly benefitting include the civil and military aero-engine companies and sub-contractors (including Rolls-Royce Aero and TIMET), the civil nuclear energy programme companies (including Rolls-Royce Civil Nuclear, EdF, Westinghouse), and the UK's nuclear defence companies (including Rolls-Royce Marine, AWE, DSTL and QinietiQ). The outputs of the research will enable better efficiencies, less material usage, lower pollution, and higher added value to UK products and components in transport, energy and defence thus increasing UK competetiveness. The aim of the project is to make the UK the world leaders in the understanding and performance of hexagonal material systems used by the aero, energy and defence sectors, hence the research will impact the UK businesses identified above but will also provide opportunities for policy makers and government agencies to sell the UK expertise developed in attracting overseas investment in to the UK's energy and transport industries. Our pathways to impact include partnering the Big Innovation Centre to disseminate reearch outputs and innovations to partner and non-partner industries alike as well as government and policy makers. In addition, Technology Take-Up Workshops and Technology Transfer Meetings with industry will maximise up-take of research outputs.

The programme grant will engage seriously with two-way public aggagement addressed primarily at the 8 - 11 year old school student groups, focusing on Materials in Energy and Transport, involving the development of workshops for schools, in schools, which are two-way, and in the London museums (through the Imperial Dana/Science Museum initiative). The aim is to inspire and enthuse new generations of school children in the science of materials in energy and transport. Working with the Royal Society, the Royal Academy of Engineering, the Big Innovation Centre, and our industrial partners, we aim also to raise the profile of the UK's world-leading research strengths in hexagonal materials.

A crucially important impact will result from the large number of highly trained graduates and post-docs with both breadth and depth in a unique range of skills and knowledge in characterization techniques, modelling techniques, analytical and experimental skills. They will be true assets to the UK's hexagonal metals and other industries as well as to academic endeavour and will play a key role in the public engagement with schools.